Crowdless

Crowdless is a free mobile application to help people practice social distancing.

Crowdless provides real-time information on how busy locations of interest are, such as supermarkets and pharmacies. This allows people to choose less busy times and less crowded stores to visit, adhere to government social distancing guidelines, and help to mitigate the spread of COVID-19.

The app is built by Lanterne, an award-winning social enterprise that specialises in crisis-technology. Our mission is to use data to improve safety and promote economic development. We've been supported by the European Space Agency's Business Incubation Centre UK, which is managed by the Science and Technology Facilities Council (part of UK Research and Innovation), the University of Oxford, the London School of Economics, and Santander Universities.

Crowdless is supported by the Extension for Impact fund, which will enable us to enhance Crowdless's functionality and accelerate commercialisation into 2021.